Soft Estate

Soft Estate: Exhibition Proposal by Edward Chell, under the highlight notice 'Care for the Future: Thinking Forward through the Past'

Soft Estate is the term used by the Highways Agency to describe the natural habitats that line our motorways and trunk roads, (some 30,000 hectares of land nationally). Whilst roads play a major role in opening up land for housing and economic development, their attendant verges offer a genuine refuge for wildlife and a modern form of wilderness in the midst of intense urbanisation and agro-chemical farming. Our road network, the site of some of our most carbon-intensive activity, is flanked by Britain's largest unofficial nature reserve.

The principal subject of this practice-led research is to visually investigate these under-represented areas of roadside wilderness, both as ecological and metaphorical spaces and as reflectors of the complex and changing relationships between travel, the environment and landscape imagery within British culture. In framing this research I will draw on the English Landscape and 'picturesque' tradition of the 18th Century, which informs popular understanding of landscape even today.

While early tourists travelled to areas such as The Lakes to capture images of wild places, in today's countryside uncontrolled wilderness only springs up in the margins of our transport networks and the semi-derelict grid plans of industrialised corridors. I believe these Edgelands invite a new kind of tourist, new ways of looking and new forms of visual representation. In drawing on the landscape tradition, and capturing details of the flora and fauna of the verge, my work will engage viewers with landscapes that appear familiar and uncanny, traditional and strangely futuristic.

Equipped with a Claude Glass, the 18th C tourist would capture particular views and aesthetically tame them. Today, for instance, the rear view mirrors of automobiles have an equivalent framing effect and would inform images conjured from a contemporary perspective. Modern motorway design incorporates 'Clothoid' or transition curves, features that focus drivers' attention so that they stay alert. These have the effect of smoothing the landscape reminiscent of eighteenth century parks, where curved carriage drives managed the experience of the landscape. Motorways arguably represent the modern equivalent of the spectacular re-sculpting of the landscape undertaken by Capability Brown. This was not without its 'picturesque' opponents. Tour writer and landowner Uvedale Price rejected Brown's projects, describing them as 'levelling', Price no doubt being aware of the political ramifications of the term.

These verges are powerful signifiers of environmental degradation, urban development and our increasing separation and alienation from the land itself and at the same time, of optimistic progress. Roads open up access to landscapes they despoil. Through drawing on the picturesque tradition in making this work, I aim to open up new ways for people to visualize and connect with these landscapes.

The resulting solo exhibition at Bluecoat Liverpool, Soft Estate, in 2013, will build on projects in which I exhibited work in Little Chef restaurants with a view to reaching a wider public and prompting reflection and debate on the travel choices we make and how these affect our environment. I am currently working towards a related parallel show across the local network of Little Chef restaurants to draw a wider audience to the Bluecoat and prompt reflection on travel and landscape. I have already established a good working relationship with writer and environmental campaigner, Marion Shoard, vice-chair of the British Association of Nature Conservationists (BANC). Her expertise in the area of land access and discarded land will provide a valuable sounding board to my researches and her contribution to the Bluecoat publication will provide a 'value added' spin off to the project.

Potential impact
Who will benefit?

A wide range of academics, ecologists, landscapers, environmental designers and land use policy makers. As an independent organisation, BANC has a significant role in widening debates about how we understand and use the land around us. By highlighting issues around both biodiversity, and the visual functions of these spaces, this research will have implications for transport policy makers both here and abroad.

Land managers. This project will draw attention to a nationally based hybrid landscape that covers a wealth of habitats and enclosures and would be relevant to those managing land across the public and private sectors, for example local councils, local government, the highways sector and even companies involved in reclaiming and reinstating landfill sites.

Wider public, road users in general, but in particular families and children who will see the work exhibited in Little Chef (LC) restaurants. I envisage satellite works exhibited in these locations bringing a new and unexpected cultural experience to their customers and staff, connecting the public in new ways with the aesthetic value of contemporary landscapes they regularly pass through at speed but rarely consider. The pilot for this satellite show, 'The Garden of England' Little Chef Tour in 2009, generated considerable media interest with BBC South East TV news running a feature on the project. This element could potentially bring new audiences into the Bluecoat through the platform of LC.

By exhibiting the work produced through this Fellowship at an internationally important gallery with a supporting publication, I will be encouraging the public to make connections between past and present modes of travel and the impact this has on the environment. People will have to 'travel' from LC to Bluecoat. I am working towards a curatorial strategy highlighting car travel and use of major roads.

The supporting publication 'Soft Estate' will draw on a range of disciplines to contextualise the work and in so doing stimulate discussion and debate on the associated field of ideas. Bluecoat has functioning discussion groups. Its 'resident philosophers' regularly meet to discuss themed ideas related to gallery events. Bluecoat would publish this with Liverpool University Press (LUP) who would also organise distribution. Bluecoat are currently in discussion with Cornerhouse regarding additional distribution.

There is a societal benefit through raising awareness of valuable but often overlooked habitats maintained as part of the landscape of the national road network. The Bluecoat, and projected LC exhibitions will raise public awareness of the present and future value of this landscape and encourage engagement with the related rich cultural heritage by working with Art and Literary communities, practitioners and writers.

What will be done to ensure they benefit?

Working with partner, Bluecoat, to ensure findings are disseminated to a wide audience through the exhibition and accompanying inter-disciplinary publication aimed at specialist and general audiences. Publication and distribution through LUP.

Publication/Book launch in Liverpool.

Gallery and Museum press and PR. Educational talks, events and also activities aimed specifically at schools, families and children.

Working towards presenting a paper for a BANC conference and a written piece for their magazine ECOS. I aim to further my discussions with Marion Shoard

Working towards gallery and LC marketing ensuring maximum publicity. Website/web links presence

I envisage working with LC to ensure work is seen by a wide public. (large estimated average footfall per restaurant per annum)

I am in discussion about further exhibition outcomes with Harris Museum and Gallery, Preston and Turner Contemporary, Margate, with a studio visit by their curator planned for Autumn 2011.

Dissemination through my own mailing list, media contacts and well visited website.